Cornish Ketchup

The Cornish Ketchup Company was founded by two friends with a passion for great food and great ingredients.
All of our ketchup is made by hand with love in Cornwall.
Not just any old condiment!
Our ketchup is packed full of scrumptious real tomatoes, with just the right amount of herbs and spices to compliment your favourite foods.
Our own original recipe uses 100% natural ingredients - no artificial flavours, colours or preservatives. Just the good stuff!